The molecular network linking nitrogen assimilation to growth

Technical abstract
The high yield of crop plants currently supports the global population with sufficient food, but this is achieved at substantial environmental cost. One of the most significant of these costs involves the use of nitrate fertilizers, which pollute groundwater supplies and promotes the formation of a potent greenhouse gas. The aim of this project is to understand in more detail the efficiency of soil nitrate use at the molecular level using the wealth of knowledge, tools and resources available in Arabidopsis. The research plan is based on work in the host laboratory showing a genetic link between the amounts of available photosynthate, nitrate transporter gene expression, nitrate uptake and growth. The work-plan focuses on the role of the transcription factor AtNLP7 in regulating nitrate uptake and assimilation genes. The factors controlling its activity in response to nitrate, glutamine and glucose will be explored genetically and biochemically. Transient expression in root protoplasts will be used and results confirmed genetically in stable transgenic lines. A training programme to impart additional skills, knowledge and experience required for her future career as an independent scientist will augment the skills of the researcher. Importantly, exposure to industry and public engagement activities will help develop a well-rounded, productive and skilled researcher.